The study of efficacy and immune correlates to an inactivated H5N1 vaccine in non-human primates

Technical abstract
The highly pathogenic strains of avian influenza (H5N1) virus from Asia, which have a near 50% death rate in infected humans, pose a potential threat to the public health should they start transmitting between humans. An effective vaccine that induces a long-lasting protective immunity against this virus is urgently needed. However, our knowledge of the mechanism governing protective immunity to influenza A virus is incomplete, particularly the immunogenicity of avian influenza virus in humans. The aim of this proposal, involving collaboration with two Chinese research institutes, is to study the efficacy and protective immunity of an inactivated H5N1 vaccine in non-human primates. Our results will provide novel and invaluable information for designing safe and cost-effective vaccines for future pandemic influenza